ExCALIBUR-HEP

We propose to establish a design and development working group (DDWG) to cover exascale science topics in experimental high energy physics (HEP). The HEP computing usage is currently at the preExascale stage and the participation to ExCALIBUR will enable exchange of ideas and good practice with other Sciences at a similar scale to ours. This proposal is put forward by the UK HEP community and aims to foster collaboration with colleagues from other communities. During the first phase of ExCALIBUR the HEP DDWG will provide demonstrators of exascale algorithms and data management infrastructure for the benefit of HEP and beyond. These activities follow the ExCALIBUR four pillars approach and are chosen to provide high research impact in areas of UK leadership evolving towards exascale science in the 2020s.

Attachments with full details:
- Case for Support
- Justification of Resources
- Track Record
- Workplan
- Pathways to Impact

Project partners:
- StackHPC (letter attached)
- Maxeller (letter attached)

Support letters:
- Joint letter from Worldwide LHC Computing Grid, Hep Software Foundation, IRIS-HEP (international support)
- Letter from the Alan Turing Institute

Potential impact
The main goal of the ExCALIBUR programme is to nurture collaboration between different sciences and share knowledge and good practice. We will fully engage with the ExCALIBUR process, towards the development of common areas of interest leading to the work plan for the second phase of ExCALIBUR truly establishing an Exascale software community in the UK.
We will further develop our collaboration with our industrial partners StackHPC and Maxeler and establish new collaboration with other industrial partners that participate to ExCALIBUR. During the first phase, we will explore a collaboration with the Intel centre of excellence in Cambridge: the Geant4 work that we propose has the potential to be one of the scientific use cases of the centre.
We will engage with the Alan Turing Institute in particular with the Data Science for Science and Data Science at Scale programmes that are aligned with the goals of our proposed working group.
Internationally, we will build on our collaboration with the HEP Software Foundation, the Worldwide LHC Computing and Grid and the IRIS-HEP project in the USA. Several of the proponents have leading roles in these organisations and ExCALIBUR will increase our impact in the international environment.
We will offer placement for students to get involved in our activities and provide opportunities for postdocs and early career researchers to engage with this working group and ExCALIBUR as a whole. Further placements will be offered by our industrial project partners. We will naturally link with the CDTs in Data Science and AI, and it is only the short timescale of this call that has prevented us from already achieving this.

(Please refer to the Pathways to Impact attachment for full statement)